Inherited blood disorders, globalisation and the promise of genomics: An Indian case-study

Sickle cell and thalassaemia, forms of inherited blood disorders (IBD), classified by the WHO under 'prevention and management of inherited birth defects', have recently been defined as an emergent global health crisis. The pattern of recessive inheritance implies that babies who inherit two copies of a mutant gene (from both parents) will have a serious blood disorder, needing long term treatment and care; while carriers who inherit only one copy will not have the disease. A much higher incidence poses significant healthcare challenges in low and middle income countries, especially sub-Saharan Africa and India. India is estimated to have the largest number of carriers of IBD in the world, around 42-45 million; where approximately 22,500- 37,000 babies with IBD are born each year. A significant proportion are born in households with little or no access to healthcare, especially in the rural, poor, marginalised ethnic and 'tribal' communities. Despite cheap diagnostic tests and treatments, including curative stem cell transplants, available across public and private sectors, only 5-10 percent of children receive optimal care in India. There is little research examining the social and ethical reverberations of carrier screening, especially of pregnant women, and the use of prenatal diagnosis and termination of affected foetuses, as preventive interventions as a means of 'prevention'. Further, it is imperative to examine how, given the widespread practice of sex selective abortions and poorly regulated markets, an appropriation of genetic technologies by state, public as well as private enterprise might further exacerbate existing structural inequalities related to ethnicity, caste, gender and disability.

This 40 month long, Indian case-study will provide a comprehensive analysis of the social and ethical reverberations of policies and practices surrounding the treatment and 'prevention' of IBD, within the context of globalisation and the promise of genomics in reducing health inequities in the global South. The main aim of our research is to relate these global debates to local forms of engagement and therapeutic citizenship reflected in the practices of NGOs helping people (potentially) affected by these disorders in the rural, poor and marginalised communities. To contextualise our empirical work, we will first review literature from medical anthropology, sociology, global health policy and ethics to help refine the questions to be explored through a multi-sited ethnography. Fieldwork across four sites will involve main actor interviews, shadowing NGOs, community focus group discussions and practitioner interviews, as well as in-depth interviews with patients, carriers and two main carers in 80 households, from rural/semi urban poor areas and 10 households from a higher socio-economic, urban background. These households will be visited three times over 12-14 months. Researchers will use a topic guide for interviews on how IBD are recognised and treated, and decisions related to risk and long term care, and maintain health diaries for each family with a record of illnesses, health expenses and decisions related to health.

The research will provide theoretical insights from medical anthropology/ sociology/ bioethics and the empirical findings to inform policy and practice on the far reaching social and ethical ramifications of the use of genomic technologies as a means of 'prevention' of recessive gene disorders in particular, and the intersections between genetics, ethnicity/ 'race', gender, kinship, disability and citizenship at a broader level across South Asia. Further, the project will provide methodological insights into a model of community engagement, where the local users and community organisations are intrinsic to the conception and execution of the research as well as the recommendations based on the research, to ensure that they have a stake and benefit from the dissemination plan.

Potential impact
To maximise impact of the research, we will use a multi-pronged dissemination strategy - including workshops, focus groups, written summaries/ posters in local languages, newspaper articles, a summary of findings and recommendations for policymakers and healthcare practitioners, as well as peer reviewed journal articles and conference presentations for academic and policy audiences. To ensure that the local community participants and NGOs can benefit from dissemination, extensive consultations with local stakeholders is an important feature of this plan. The applicants' previous experience and longstanding commitment to addressing health inequalities broadly and social implications of sickle cell and thalassaemia in particular have generated trans-national collaborative relationships that will ensure wider dissemination. The three main stakeholder groups that can benefit from our findings and community engagement are: the NGOs, the families and marginalised ethnic communities affected by IBD and the focus of public health intervention, and policy makers and healthcare practitioners and research organisations at local, national and international levels.

Our collaborators, SCS India and PRAYAS will be involved in the research from the beginning and help us with dissemination. The NGOs can benefit by increasing their capacity to utilise the findings and engaging directly with the ethically contentious issues posed by (lack of) particular health interventions at a local level. We will facilitate links with other research networks in the UK, Nepal, Nigeria and Brazil. Hence, successful models of NGO-state- practitioner engagement can be shared across (often competing) sickle cell and thalassaemia communities as well as in other health areas across South Asia. A successful legal campaign led by SCS India for allowing students with sickle cell anaemia extra time in Board examination is a good example. Four workshops have been arranged to discuss the main findings and potential policy and practice recommendations, and how to translating a summary of our findings and recommendations into the vernacular using written and/or alternate formats/posters, signposting useful services and contacts. These can be used by community members as well as healthcare practitioners for seeking/providing information about IBDs and services (village, district, state). Local intellectuals and academics will be involved in highlighting IBD in vernacular press, local radio and television channels.

Second, four community focus groups have been planned with the help of the NGOs to discuss the findings and recommendations with local stakeholders, including younger and older men and women, potentially affected by IBD as well as family carers. The findings will be discussed in an accessible local language to ensure that local priorities are reflected in the recommendations to be incorporated into our final written summary for policy and practice.

In order to provide a resource for policy and healthcare practitioners, a summary of main findings and recommendations will be written and disseminated at a national seminar in Delhi, where the major stakeholders in public health policy and practice at national and international levels will be invited. ISERDD, Prayas and AJ have extensive links with several health organisations ensuring widest possible, electronic distribution of this summary. A link to the English and vernacular summaries will be accessible on the research website.

Finally, an international seminar at Sussex will discuss the theoretical, methodological and policy contributions from the research. Our links with CGHH, York, will help engage with the WHO on current resolution on 'prevention and management of birth defects'. The academic and policy issues will be disseminated through publishing in a broad range of peer reviewed journals, and the monograph aimed at social scientists, clinicians as well policymakers.